Screening Carbohydrate-Active Enzymes - a Fluorescent Solution

Technical abstract
WHY ARE NEW GLYCOSYLTRANSFERASE (GT) ASSAYS NEEDED? With our current level of understanding, it is only possible to use genome sequence information to identify a putative GT, but not to predict which sugar it transfers (donor specificity) or which sugar it transfers onto (acceptor specificity). The most common GT assay format is based on radiolabelled sugar-nucleotides and follows the transfer of radiolabel onto the acceptor. The requirement for said radiochemical material is frequently a limiting factor; even in those cases where the acceptor is known, its availability is frequently limited - GT acceptors are usually structurally complex carbohydrates which are not commercially available and whose synthetic preparation is cumbersome. The development of alternative assay formats which do not require access to the acceptor substrate and/or radiolabelled donor is therefore of considerable scientific importance. The availability of such assay formats will allow organism-wide studies into the substrate specificity and biological function of GTs.

Aims & objectives. The main aim of this project is the development and biological application of novel, 'colour-coded' sugar-nucleotides, in which each individual sugar is linked to a unique fluorophore , allowing selective detection e.g. in enzyme mixtures, cell extracts etc. Specifically, we aim to prepare a set of 'colour-coded' derivatives of four common UDP-sugars (Gal, Glc, GlcNAc, GalNAc) and two TDP-sugars (Glc and 6-deoxy-D-xylo-4-hexulose).

Work programme. This project includes three main activities:

(i) the development of novel, fluorescent and spectroscopically unique sugar-nucleotides (e.g. with individual colours) derived from lead compound 1

(ii) the in vitro characterisation of the novel sugar-nucleotides against a panel of GTs and other sugar-nucleotide-dependent enzymes (individual enzymes)

(iii) application of the fluorophores for the analysis of enzyme mixtures / cell extracts /fractions